Improved human vagus nerve neuromodulation with selective stimulation by determining its functional anatomy with microCT and immunohistochemistry

Describe the research in simple terms in a way that could be publicised to a general audience. This will be made publicly available, and Applicants are responsible for ensuring that the content is suitable for publication. No more than, 4000 characters including spaces and returns.

"Electroceuticals" is a new field in medicine in which the goal is to treat a wide variety of medical diseases with electrical stimulation of nerves in the body that control. A prime target for this is an easily surgically accessible nerve in the neck which controls the function of several organs in the chest and abdomen, including the lungs and heart - the vagus nerve. This has already been accomplished as a treatment for epilepsy. Over 300,000 patients have been treated with a small device like a cardiac pacemaker which supplied electrical pulses to the nerve. Unfortunately, its effectiveness has been limited because the existing devices stimulate the whole nerve. Side effects from stimulation such as hoarseness of the voice occur which limit the amount of current that can be used. We propose a new approach where only particular organs of interest are stimulated. In previous studies, we have shown that individual strands within the vagus nerve supply individual organs such as the heart and lungs but these studies were so far only undertaken in anesthetised pigs. This was accomplished by painstaking tracing of internal strands in the nerve to their end organs as well as electrical studies. Based on these new findings, we have designed a flexible cuff with many small internal contacts that could be used to target particular organs of interest and so minimise unwanted side effects.

This proposal is for support to translate these groundbreaking findings to the human vagus nerve. Vagus nerves surgically removed from human cadavers and we will trace the connections between supplied organs and strands in the vagus nerve in the neck using techniques of high resolution X-ray computed tomography and microscopic examination of many sections of the nerve after staining to reveal the internal nerve strands. Additional studies will be undertaken in patients with epilepsy who are having vagus nerve stimulators implanted. We will study the connections to organs with the use of a newly designed soft cuff placed around the nerve. The deliverables from this work will be : 1) A detailed anatomical atlas of the organ connections of the internal nerve strands in the human vagus nerve in the neck that could be used by other researchers in the field. 2) The first ever images of localised function in the human vagus nerve. 3) A refined method integrating the techniques which could underpin similar studies elsewhere in other nerves in the body.

Technical abstract
Describe the research in a manner suitable for a specialist reader. This content will be made publicly available, and Applicants are responsible for ensuring that the content is suitable for publication. No more than 2000 characters, including spaces and returns.

"Electroceuticals" is a new field in which the goal is to treat a wide variety of medical diseases with electrical stimulation of autonomic nerves. A prime target for intervention is the cervical vagus nerve as it is easily surgically accessible and supplies many organs in the neck, thorax and abdomen. It would be desirable to stimulate selectively in order to avoid off target effects. This has not been tried in the past, both because of limitations in available technology but also because, surprisingly, until recently, the fascicular organisation of the cervical vagus nerve was almost completely unknown. With MRC grant MR/R01213X/1 (2017-21), we showed, for the first time, that there was organ-specific fascicle organisation in the vagus nerves in sheep and pigs for cardiac, pulmonary and laryngeal function. This was achieved using fast neural imaging with Electrical Impedance Tomography (fnEIT). Originally developed for using in imaging brain circuits, this was extended to imaging compound action potential activity in peripheral nerve with rings of 14 electrode silicone rubber cylindrical nerve cuffs. With this, images of electrical functional activity with a resolution of <200µm were produced by averaging for a few minutes with triggering from repeated activity such as the ECG or breathing. These findings were corroborated by trial and error selective stimulation using the same cuff, and the gold standard of tracing fascicles from their distal origin at the supplied organ by excision of the entire vagus nerve and branches, iodine staining and micro-CT. At the outset of the project, micro-CT had only been achieved for a few cm of nerve at a time. The proposed PDRA on this proposal pioneered the technique for tracing up to 40cm of nerve which corroborated the functional findings. In our lab at UCL, we have access to advanced micro scale X-ray CT scanners which provide the resolution of 2 microns needed to identify fascicle boundaries.

This proposal is for support to translate these groundbreaking findings to the human vagus nerve. 20 vagus nerves will be excised from human cadavers and tracing of all 10 or so supplied organs will be undertaken with micro-CT and immunohistochemistry. The findings will be corroborated with functional measurements made with fnEIT and selective stimulation in epilepsy subjects in whom vagal nerve stimulators are placed for treatment.

The deliverables from this work will be : 1) A detailed anatomical atlas of the functional anatomy of fascicles in the human cervical vagus nerve. This will be a resource for the international autonomic community. 2) The first ever images of localised function in human vagus using fast neural EIT. 3) A refined method integrating the techniques which could underpin similar studies elsewhere in peripheral nerves.